Tesco Engineering / The Hardstaff Group Dual Fuel Operational fleet trial

The project will allow the Tesco Engineering department to introduce 35 Dual Fuel tractor units into the strategic Tesco Frozen Food Distribution Centre next to J18 of the M1 at DIRFT. This will represent 60% of the operational fleet at the DC. These vehicles will fuel with gas remotely at the first large scale commercial LNG bio gas refuelling station being built by Gasrec at J18 of the M1. These vehicles will be the first within the UK Tesco operation that will fuel away from their base DC. The Tesco engineering team believe that the project will support the case to further deploy the use of Dual Fuel vehicles across the Tesco Distribution network in the UK and EU.